Cardiff University and GAMA Healthcare Limited

To acquire new knowledge and technologies which will enable development of existing products and create new products to meet new market and new customer requirements.